University of Northumbria at Newcastle and Ideal Manufacturing Limited

To develop a laundry stain identification and removal process using Diffuse Reflectance Spectroscopy, initially for the commercial laundry sector, with focus on the removal of persistent black marks.